Temperature dissipation across the power take-off system

Zyba is a UK based SME developing a novel wave-energy converter called CCell, which consists of a curved oscillating paddle hinged at the seabed. The paddle moves back and forth with the waves to convert kinetic wave energy into electricity through a submerged power-take-off unit. The electricity is used to grow artificial reefs using an electrolytic process that transforms natural minerals found in seawater into rock on which the coral proliferates alternatively it can be used to power local communities.

Many of the components within the power-take-off unit of the CCell wave-energy converter generate heat due to inherent inefficiencies. Some of these components are also temperature sensitive and vital to the proper operation of the device. The heat generated by the power components lead to the possibility of the electronics overheating, particularly when this is also coupled with the high sea temperatures found in the intended deployment areas, such as the Mayan Riviera in Mexico, where sea temperatures reach 35 °C and hurricanes frequently occur. For long-term deployments is it is essential that Zyba develops an informed and intelligent temperature management process.

This project between Zyba and NPL will monitor the temperature dissipation within the power-take-off unit under various conditions. This research will allow Zyba to optimise the internal arrangement, particularly the airflows, and determine the safe working limits for the system.